“MOtors for Transport Omitting Rare-Earths”

The MOTORE (MOtors for Transport Omitting Rare Earths) project will develop a rare earth free electric vehicle (EV) motor technology that is not exposed to uncertainties, risk and high cost in the supply chain through the removal of the rare earth metals used in existing motor designs. By using an innovative hybrid material comprising laminate and soft magnetic materials, together with novel motor topology, power electronics and condition monitoring, MOTORE will provide a sustainable and affordable solution for EV motor production that is central to meeting the future demand for widespread electrification of road vehicles, as well as supporting the Government’s low carbon strategy. MOTORE engages key players along a fully identifiable EV-motor supply chain, from material manufacture to material characterisation, from machine research to motor manufacture, and includes an end user already operating in the EV market.